University of Lincoln and Sanctuary Housing Association KTP 21_22 R2

To focuss on the need to innovate the home design/construction methods to respond to global challenges of climate change, while creating affordable, sustainable homes. It will create an evaluative framework capturing the entire procurement process involved in developing a home and this will feed into developing new housing types.